Reinforcement Learning for SAT encodings of constraint models

This poject seeks to use machine learning to find the best translation of a sophisticated real-world problem into a Boolean Satisfiability Problem, allowing the use of efficient solvers to ultimately address the original problem.